Biomedical AI (area of study) - currently studying on MScR Year 1

This student is currently studying on MScR Year of the 1+3 CDT Programme. A full project summary will be submitted after the student completes their MScR year and commits to a PhD topic.